OneClickComply 2.0

FAT32 Ltd is developing OneClickComply, software aimed at simplifying cybersecurity compliance for SMEs. Using our automation technology, OneClickComply helps organisations achieve standards like Cyber Essentials, ISO 27001, and SOC 2, quickly and cost-effectively.

Achieving compliance can be costly and time-consuming. Traditional methods involve manual checks and paperwork or expensive consultants. Many businesses struggle to meet security goals or avoid compliance unless required by law. OneClickComply automates over 1,000 security checks, connecting to systems like Microsoft 365, AWS, and Google Workspace. It identifies and corrects non-compliant settings, reducing compliance time from weeks to hours without technical expertise.

A 12-month R&D project will enhance OneClickComply to support more frameworks, including DORA, PCI-DSS, and CAF, and introduce AI features like an automated policy-writing assistant and self-filling questionnaires, minimizing manual effort further.

OneClickComply 2.0 will launch by the end of the project, supporting six major compliance standards to help UK businesses improve security, win contracts, and meet compliance goals. Our strategy targets channel partnerships with Managed Service Providers (MSPs) and direct outreach to regulated sectors such as healthcare, digital services, and finance.

Based in the North East of England, we are creating jobs in cybersecurity, software development, and AI, with matched investment from Northstar Ventures. This project positions the North East as a leader in cybersecurity and digital technology solutions.

OneClickComply supports the UK's goal of improving cyber resilience, making compliance accessible, fast, and affordable for SMEs across the UK.